Needlestick Triage Automation through Machine leaning

This project aims to introduce automated self-triage for a needlestick/sharps injury to minimise attendance at A&E with minimal waiting time if A&E attendance is needed, supported by continual analysis of data to improve training in avoiding needlestick/sharps injuries.